MediaSense, DiPA: A next generation global digital auditing system.

MediaSense is fast becoming a world-leader within the media measurement industry, helping global brands audit the success of their digital campaigns. Since media is a complex landscape to navigate, it is often difficult for brands to know whether they have established value-for-money along their digital media supply-chain.

Part of the reason for this is that current industry auditing offerings are retrospective, unable to collate, quantify and interpret media campaign data in real-time. Additionally, there is widespread mistrust of the media data provided by large digital platforms, who often overstate the value of the media outcomes they deliver \[ISBA/PWC,2020\].

The ability to easily access and collect media campaign performance data from a wide range of sources, on a global scale, allows for greater supply chain 'transparency'. Accurate data helps brands quantify value within their marketing efforts, helping to indirectly reduce advertising fraud, (suspected to amount to around $44bn within the global Digital Advertising Market per year) and ensure that adverts are appearing within website contexts that resonate with a brands target audience.

MediaSense seeks to develop a next generation version of its successful Digital Performance Analytics tool (DiPA) so it can analyse media campaign data in real-time. This will include the evaluation of global media data at scale to identify and propose strategies for media optimisation, alongside KPI and media planning reviews, ensuring campaign goals are aligned with overall brand media objectives and ensure true value-for-money.

As part of this project, MediaSense will also develop new methods of measurement to offset the industry loss of third-party cookie data and establish a more reliable and accurate method of analysing campaign data between media auditing companies and digital media execution platforms.

Taking advantage of the rapidly increasing global digital advertising market, MediaSense aims for DiPA to become an industry-leading, global, scalable, and cost-effective method of optimising digital media performance.